Exploring Lower-Limb Amputees' Experiences of Personal Independence Payment Applications and Assessments

This project will explore lower-limb amputees' experiences of Personal Independence Payment (PIP), which is currently the main non-means-tested benefit for disabled people in the UK intended to cover additional expenses associated with having a disability. Individuals who claim PIP must undergo a lengthy application and assessment process, usually involving an in-person assessment of their level of disability. Previous research has highlighted the problems with PIP, including how PIP assessments can be a distressing, dehumanising and shame-inducing experience for claimants. Additionally, assessments are often inaccurate, as many are overturned in the claimant's favour upon appeal.

This project will focus on the experiences of lower-limb amputees who have applied for PIP, part of a broader population of individuals with episodic disabilities; disabilities which change or fluctuate with time. While amputation results in a permanent disability, lower-limb amputees' level of disability can fluctuate based on factors such as their ability to wear a prosthesis and their pain levels. As the institutional definitions of disability employed during these assessments assume that disability is always fixed and static, PIP assessments can be challenging for lower-limb amputees and others with episodic disabilities. While previous studies have explored the suitability of PIP for different types of disability, episodic disability and its impact on claiming for PIP is limited. Furthermore, the episodic nature of lower-limb amputees' daily experience with disability is often ignored, and this population has been absent from research on the welfare system in the UK.

Data will be collected using semi-structured interviews with lower-limb amputees who have applied for PIP in the past, exploring how their experiences are shaped both by their episodic disability and the state's construction of disability throughout the assessment process. This research aims to progress academic understandings of disability beyond the social and medical models which, despite much criticism, play a central role in UK public policy. To do so, the research will be theoretically grounded in post-humanism, enabling an exploration of disability which accounts for its flexible and fluid nature. This will allow for a consideration of the role of PIP assessments in the production and maintenance of the state-defined category of disability, and how the bodies of those with episodic disabilities resist categorisation.

The study will develop knowledge to inform policy and practice regarding PIP and to contribute to future policies which address the needs of lower-limb amputees and others with episodic disabilities. It will also inform voluntary sector organisations and charities supporting PIP claimants.